Understanding the role of phytohormones in controlling heat stress tolerance during pollen development in wheat.

Severe periods of high temperatures during sensitive stages of pollen development lead to male sterility in wheat. Phytohormones are known to be involved in pollen development, but their impact in mitigating heat stress has still yet to be investigated. This project aims to investigate the role of phytohormones in heat stress sensitivity and tolerance using a reverse genetics, molecular and biochemical approach.